The University of Birmingham and Renishaw P L C KTP 23_24 R1

To develop software-based methodologies to better understand the Metal Additive Manufacturing build process and produce optimised build outputs.